Securing Personal Data Exchange

Internet Light Industries is using this Innovation Voucher to significantly improve the landscape for the secure sharing of personal data between individuals and commercial organisations.